University of Plymouth and Artemis Optical Limited KTP 21_22 R2

To establish a systematic approach to analyse and optimise key PVD manufacturing processes and equipment to increase yield, enhance quality, increase performance and reduce waste. This will allow quicker response time, increased flexibility and access to new markets and applications.